LELA 2 for Maritime Security and Safety

HyRIZON is a smart hyperspectral system to combat smuggling, piracy, pollution, illegal fishing, human trafficking, and other maritime crimes. It is particularly suited to Long Endurance Low Altitude UAVs or USVs.